Forensic Scientists and Knowledge Production in Transitional Justice

Transitional justice (TJ) is a field of scholarship and practice focused on the processes and mechanisms societies use to address legacies of past violence (such as those resulting from armed conflict or dictatorship). These can include, for example, truth commissions, trials, amnesty mechanisms and reparations programmes. As a field, TJ has its roots in Argentina, where CONADEP - one of the world's first truth commissions - was established to investigate the disappearances perpetrated under the dictatorship. Establishing what happened to the disappeared required the involvement of a team of forensic specialists, and this case became the first of many across the globe in which forensic scientists have been central to TJ efforts to locate, exhume, and identify the remains of those who have been disappeared. Despite the centrality of forensic scientists to this work, the interaction between forensic scientists and TJ remains relatively unexplored. Through this Fellowship I will address this gap by interrogating this overlooked interaction, focusing on the theme of knowledge production.

I will examine what knowledge forensic scientists produce and how they do this, the factors that influence or impede this knowledge production work, and the ways in which the knowledge produced by forensic scientists can shape or influence TJ mechanisms and outcomes. In addition to this in-depth exploration of the work of forensic scientists 'on-the-ground' in TJ contexts, I will also explore what we can learn from the role of forensic scientists about knowledge production in TJ as a field - an area which has become the focus of scrutiny in light of critiques that the field has a neo-colonial tendency, with Global North scholarship and practice dominating the field. My approach to this research will be interdisciplinary, drawing on literature from multiple disciplines including TJ, law, anthropology, archaeology, forensic science and sociology. Approximately 25 semi-structured interviews will be conducted with elite level interviewees including forensic scientists and other relevant personnel across national units and international organisations involved in recovering and/or identifying the remains of the disappeared

This project will enhance understanding of the multi-faceted work of forensic scientists and the nature of the knowledge production relationship between forensic scientists and TJ. The findings will be shared across academic audiences via: a minimum of two journal articles published in internationally-recognised academic journals, targeted to encompass the diverse disciplinary audiences to this project (e.g. the International Journal of Transitional Justice, the Journal of Law and Society, Human Rights in Practice, Forensic Science International), presentations at national and international conferences, and a blog post. In terms of practitioners, this research is particularly timely as the disappearance of persons during periods of conflict or dictatorship is an increasing phenomenon. As a result, many states are grappling with the challenge of recovering those who have been disappeared. Based on the findings of this research I will write at least one policy paper focused on topics identified in collaboration with interviewees. I will host an international workshop (online), bringing together practitioners and academics, to disseminate findings, interrogate key challenges, and establish connections with a view to future collaboration. I will record a podcast which will be accessible to academics, practitioners, and the wider public via QUB's LawPod.